ArtoP - The Visual Articulations of Politics in Nigeria

Still and moving images have historically played a key part in the articulation (visually and textually) of political ideas and have constructed positionings and discourses on the politics of elections. ArtoP sets out to capture these articulations through the images produced by Nigerian artists (and respective creative industries) at a critical time around the Nigerian presidential elections in February 2019.

As a multi-sited research project, ArtoP will identify the creators of artistic content that engage with political discourse across regions in Nigeria. It will focus upon the types of images that are being created with a view to collect and curate and analyse evidence of this for an archive. In particular it focuses upon how artists operate within and outside of official networks in Nigeria and within contested spaces on social media around the elections in 2019.

Through collaboration with our partners at University of Lagos and Bayero University, and links stemming from previous research (Callus, 2017, Gore, 2001) to established hubs and local networks of Nigerian art worlds including those in digital spaces, ArtoP will analyse
1) the ways regimes of political discourse are dispersed and/or resisted both materially and virtually in the arts;
2) the official and unofficial modes and assemblages of dissemination and consumption which make and seek to reshape the publics addressed by these art producers, political patrons and subversive commentators.

The aestheticization of political agendas has longstanding trajectories in West Africa (Gore, 2001) but has been deployed in innovative modes within the technologies of digital media that are able to make and address new publics. Previous research that focused upon animation from Africa, has found examples of animation being distributed in official and unofficial (real and virtual) networks to disseminate political voices (Limb, Callus, 2017) and the simultaneous making of tactical subversive animation (De Certeau, 1980). Animation offers a powerful tool for focusing on these articulations of politics and the wider creative industries within Nigeria due to it's hybrid modes of making and production. These have offered new creative possibilities and underpin the emergence of new (or renewed) formations of the creative industries within Nigeria which intertwine with its political structures that shape its trajectories and assemblages.

During the last elections in Nigeria, political campaigning exploited these new technologies (The Guardian, 23/03/2018), with animation in its varieties of forms playing a role in creating and making accessible political content. The Nigerian presidential elections of 2019 provide a lens to investigate these inter-connectivities as they further augment in real and virtual spaces and consider how local social media realise its regimes of visuality. Consequently, ArtoP moves away from the conventional concepts of art practice and production for a gallery context, to recognising forms that circulate in digital spaces and are considered to belong to spaces of popular culture (animation, gifs, videos, posters, cartoons). By identifying these types of images, one can chart new assemblages, changes in artistic practices and their relationship to new technologies whilst identifying aspects that relate to traditions of artistic practice across the range of Nigerian arts.

ArtoP's themes: Technologies, Materials and Art Practice; Visual Articulations of Politics; Assemblages and Networked Spaces, are representative of the convergence that occurs at this critical point in time and embedded across different events and project deliverables. An online archive, StoryMaps and a Creative Documentary are intended to broadly serve to inform general public, academics and stakeholders in globalised creative industries of these practices. Through the symposia and conference at SOAS, ArtoP will investigate these articulations in an academic context.

Potential impact
Who will benefit from this research?
The beneficiaries of ArtoP's research and related events and outputs include:
1. Academic Community
International academics will benefit from the knowledge shared at the research symposia in Lagos and Kano (with their respective sub-themes) and the conference at SOAS, London. They will acquire new interdisciplinary theoretical frameworks that can then be deployed in their own field.

2. Nigerian artists will benefit from the shared knowledge of practice in participatory workshops and focus groups hosted in Lagos and Kano, and from the enhanced debate over the role of arts and technology in political discourse that positions the arts in a more prominent place.

3. Non-Governmental organizations that have an interest in Nigerian politics, the electoral process and associated political discourse will gain from knowledge created from ArtoP's research that sees artists, their practices and technology as playing a key role in this context.

4. Arts and Culture Institutions (International)
Institutions such as ArtXLagos, Goethe Institute, British Council, AAF (African Artists Foundation) in Nigeria and the UK will have access to the range of Nigerian visual articulations that circulate in real and virtual spaces of popular culture (in official and unofficial modes) through ArtoP archive.

5. General Public
ArtoP impacts upon the societal understandings of Nigerian politics, African arts and their connections to technology. Through the interactions with the screenings of the creative documentary film, online StoryMaps and a touring exhibition, the general public will gain cultural and political knowledge on the arts and politics of Nigeria. Additionally this material can have wider educational purpose.

How will they benefit?
Knowledge Exchange
The different beneficiaries outlined above will have the opportunity to exchange knowledge across events and activities associated with the project: in workshops Nigerian artists will share different practices and tactics and engage with other modes of visual articulation of political discourse in Africa made visible through the exhibition; at the symposia and conference academics in Nigeria and the UK will have a platform to share their different methods and research.

Knowledge Advancement
For researchers ArtoP will set out a range of different methods for data collection in situations considered posing risk developed in consultation with advisory panel and experts resulting in a report. Other publications will advance interdisciplinary knowledge for academia and have instrumental impact for key policy makers. A case study report will be disseminated to key organizations focusing on how artists engage with political discourse and what modes of dissemination they use.

Capacity Building
By raising awareness of the growing creative sector and its engagement with digital technologies ArtoP responds to the 'cultural mistrust of this sector in Africa', but also encourages exchanges between artists and stakeholders in this sector through workshops nationally and internationally. In addition it promotes the recognition of the value of connecting sectors such as social networking media and artistic practice in political voice.

Enhancing Cultural knowledge
The exhibitions and screenings will raise public awareness of the range of images that are produced in Nigeria around the elections that are articulations of politics to offer insight into Nigerian politics.

New networks and Partnerships
Through different activities such as academic symposia and conference (UK, Lagos, Kano), and participatory workshops (UK, Lagos), webinars (Kano) ArtoP will enable the formation of lasting relationships between participants and partners for future transnational collaborations and to ensure sustainable development. Activities will serve as a platform to promote discussion on these themes and their connections.